Reasoning about System Behaviour through Neurosymbolic AI

The project will be exploring how to leverage the benefits of symbolic-based systems in the context of neural networks. I aim to apply this to deep reinforcement learning and demonstrate potential applications of this work.

research category: Neural Networks, Reinforcement learning, Artificail Intelligence